OLEDs for Optical Wireless Communication

Organic light-emitting diodes (OLEDs) are a remarkable light-emitting and display technology, found throughout our lives in smartphones, watches, fitness monitors and some televisions. The purpose of this proposal is to explore their use for high speed optical communication. This would enable display to display communication and light sources to send information to smart devices. OLEDs are attractive for this emerging field of “LiFi” because they are simple to make, can emit a range of colours, are already present in many displays, and can readily be integrated into everyday objects. Optical communication is fast and secure, and can complement existing mobile communications and Wi-Fi which use radio waves, particularly within rooms.
We will adjust the design of OLEDs to enhance their emission rate, and so enable them to send data faster. We will then develop red, green and blue OLEDs side by side and use each colour to send a data stream – enabling data to be transmitted approximately three times faster than for a single colour OLED, with the aim of setting a world record data rate for OLED data transmission of 30 gigabits per second (over a distance of 1 metre), ten times faster than the current record. This will be achieved by a combination of advances in OLED design, and improvements in how data is encoded to be sent by OLEDs. In addition we will make larger arrays of OLEDs so as to be able to send information in multiple directions.
The research is important because of the ever-growing need for data communication as more and more devices are connected to the internet. We will demonstrate the potential of OLEDs for optical communication and provide proof of principle for subsequent use of displays for communications. Our work will expand the range of uses of OLEDs, provide a new platform for LiFi and set a new world record for OLED based data rates.